Queen's University Belfast And Capital Steel Limited

To implement an automated stressed skin design process for a cold-formed steel portal frame resulting in lighter frames and/or larger spans for global markets.